Prototype and pilot trials of an automated XY stage with software for low cost, modifiable, automated microscopy to benefit healthcare, research and the community

The project concerns prototyping an innovative low-cost computational microscopy system, using commodity components and providing an open software framework. It will help the NHS, medical researchers and community groups by making automated microscopes available at a much lower price point. It will help the environment by reducing the number of motorcycle couriers with medical samples. It will enable innovative medical research by providing a platform where users can modify the software themselves, without going back to the vendors.